Vortex rings in gasoline fuel sprays

This project aims to investigate the applicability of a theoretical model for vortex rings, developed by Kaplanski and Rudi (2005), to the analysis of vortex rings observed in direct injection gasoline engines. The investigators will also carry out a feasibility study on the further modification of this model, taking into account the effects of multiphase flow. They will also undertake further experimental investigation of vortex rings in these engines with particular emphasis on the essential parameter values required in order to develop the theoretical model. The project will examine the theoretical predictions of vortex ring properties against the values of typical parameters for gasoline engines which will allow a detailed comparison between the predictions of the model and experimental results to be made. Finally, the team will investigate the feasibility of developing a vortex ring model, capable of predicting the properties of vortex rings in gasoline engines.